Hi-Lighter: A software solution to identify vehicle damage for fleet and courier companies to be developed by Verdant Technologies Ltd

Our current customer base is limited to large car parking operators and airports with valet or
“meet and greet” operations.
We have been approached by distribution companies such as Sainsbury’s and Ocado asking if
it is feasible for our technology to be applied to their operations.
If the project proves successful then this would open new markets for us, including all major
supermarket groups, online distributors and van hire companies such as Thrifty and ultimately
the car hire companies with their many regional outlets.
We have also been approached by organisations in Ireland, Denmark and Germany. Whilst in
the US online distribution is a new and exciting opportunity